Incentive-aware digital twins for finance

Developments in the field of complex systems such as Artificial Intelligence (AI) and financial markets uncover more and more undesired and unexpected outcomes given the interaction with humans. Adaptive systems require adaptive regulation that keeps up with the pace of their evolution. The main aim of this project is to construct a Digital Twin (DT) paradigm that can be used to guide regulation of socio-technical systems, including financial markets. DTs in combination with Agent-Based Models (ABMs) can be used as a form of Kahneman's dual system to provide explanations for decisions of learning and reasoning controllers and can even induce self-regulatory behaviour accounting for the incentives of the agents present in the field. State-of-the-art showcases that Kahneman's dual system is promising for linking learning-based with symbolic AI which provides a chance to produce safer and more trustworthy systems.

The key research objective of this study is to extend the learning and reasoning form of Neurosymbolic AI by using simulation-based explanations for decision-making and updating the learner properties. A secondary objective would be to develop a framework that can be used for the selection of models which are useful for regulatory purposes on complex systems operating in different domains. Some research questions that we aim to tackle:
- What type of social bias is there in financial markets and how can this be detected?
- How do you use social bias detectors to build realistic agent dynamics for ABMs?
- What does it take for current models of financial markets to reflect reality with a high degree of
confidence and efficiently enough for a real-time learning-reasoning system?

To achieve these objectives, I will work towards the development of an end-to-end system proposed for a concrete hyper-dynamic complex system use case - financial markets. AI already acts alongside humans and therefore it will benefit from these potential findings. The study will be set at the trading mechanism point of view which has the goal of maintaining the stability of financial markets as complex systems. Therefore, the trading mechanism needs to have a reflective vision of the world - the financial market it operates in - and must react at high-frequency in a safe and trustworthy manner. Maximising the social welfare of the economic system is at risk otherwise. There will be multiple studies involved and I plan to do some concrete steps to complete the project on time, potentially including:

- Apply complex systems theories (i.e., DT and Cybernetics) in the end-to-end system proposal
- Use social bias detectors to extract to help with population understanding tasks in ABMs
- Leverage ABM and Empirical Game-Theoretic Analysis (EGTA) for realistic trader population evolution and decision-making explanations generation
- Define a user-centered modelling technique by interacting with policymakers
- Drive parallels between AI and financial markets studying their socio-technical nature

The expected novel contributions include the development of a detection system that can discover social biases, reflective models of complex systems accounting for social biases and a solution using realistic simulations for the symbol grounding problem in symbolic AI. These results will eventually lead to the development of a DT framework specific for self-regulatory complex systems (i.e., AI and financial markets), engineered with a human-in-the-loop approach. We also plan to produce epistemic constructs of use in evolutionary systems studies.

Relevant EPSRC research areas:
- Artificial Intelligence Technologies
- Pervasive and Ubiquitous Computing
- Logic and Combinatorics
- Control Engineering